FlexionFit-Active: Home-Based Biomechanical Rehabilitation Device & Personalised Digital Health App.

Surviving critical illness such as Covid-19 can affect multiple organs in the body and also increases the risk of further illness such as heart attack, stroke, and kidney disease, adding to overstretched NHS and global healthcare systems. Impact is greatest in older people, as hospitals are under pressure to discharge patients early to maintain hospital capacity and minimise infection risks.

The FlexionFit-Active innovative solution combines a biomechanical device enabling users to undertake specialised physiotherapy exercises of their breathing muscles and upper body. The muscle activation exercises help with the function of the user's limbs and endurance enabling them to remain at home and living independently. The digital health App empowers the patient with self-management, cognitive support and also empowers clinicians with optional remote monitoring and personalisation.

The FlexionFit-Active innovation ensures the usability and motivation to engage patients with intensive home therapy. Developed in co-creation with patients, clinicians and academics ensuring the FlexionFit-Active technology can improve rehabilitation clinical pathways in the NHS and globally and provide patients with 24/7 access to home-based rehabilitation care that will improve patient outcomes and wellbeing.

IMPACT FOR EXTENSION FUNDING:
This would enable the following activities to take place.
1. Clinical Development - insights into the rehabilitation requirements of patients with Long-Covid and patient groups across the respiratory, stroke and musculoskeletal rehabilitation pathway.
2. Business Model and Commercialisation Activities feedback from the market would enable the formulation of proven a Business plans for FlexionFit-Active.
3. PAS440 Responsible Innovation & BSI Flex – compliance with these standards and methodology will enable the business to formulate a FlexionFit-Active innovation roadmap: Responsible, Sustainable and Continuous Innovation.
4. Prototype manufacturing and Digital Supply chain development.
5. Commercialisation Activities – enabling faster speed to market NHS, regional and International healthcare markets.